Interaction between components of spatial learning: behavioural and neural basis

When rats, and toddlers, are disoriented in a rectangular arena they use information provided by shape, rather than visual cues provided on or near the walls, to reorient themselves. This finding has lead many researchers to conclude that a module in the brain is responsible for learning about shape cues. The module processes only geometric information, meaning that information provided by visual features in the environment is learned about independently of geometry. A recent evidence suggests that visual features are learned on an 'egocentric' basis, with respect to what things look like from certain locations. This means that using these visual features an animal could learn the responses required, based on its own body movements, to navigate to a hidden goal. Information provided by shape is used in a more map-like way, and is completely separate from learning based on visual features. This conclusion is at odds with research showing that cells thought to contribute to the formation of a mental map in the rat's brain react to visual features as well as shape. It is also at odds with theories of associative learning that state that when more than one cue signals the same outcome, something is learned about each cue, but at the expense of learning based on the other. However, the geometric module hypothesis finds some support in studies showing that learning based on where things are is facilitated by the hippocampus, while learning based on where to move, based on egocentric responses, is facilitated by another part of the brain called the caudate nucleus. If these spatial strategies are the product of separate parts of the brain, then are they acquired separately from each other, as the geometric module hypothesis suggests? The purpose of the project is to examine the interaction between the hippocampus and the caudate nucleus based on learning provided by shape cues and visual features. Its other purpose is to test an alternative explanation for the finding that learning based on shape appears to progress independently to learning based on visual features: that these cues differ inherently in their salience, making it easier to learn about some cues than others. Rats will be trained to find a hidden platform in a swimming pool whose location can be found by either shape cues or visual features. In the first part of the project the animal's use of response learning will be disabled by damaging the caudate nucleus with small amounts of excitotoxin. Learning with respect to shape cues will be disrupted by damaging the hippocampus. Each brain region's contribution to normal navigation can then be determined. In addition, we can examine whether learning based on shape still progress independently of learning based on visual features when these brain regions are damaged. This is a question that has never before been properly addressed. The second part of the project will be based on the finding that there are some situations in which learning based on shape cues is retarded by learning based on visual features. It is assumed that in these situations cues provided by shape are less salient than the visual features. If this is the case then the circumstances in which competition between cues occurs will be determined by their relative salience, and not on the division between shape cues and visual features. The third theme of the project will take advantage of sex differences in the cues that rats prefer to use to find a hidden goal, to determine whether natural differences in the salience of cues to each sex can change the extent to which learning based on visual features and on shape cues interact with each other. All of these experiments will tell us more about the fundamental nature of spatial learning and the role of different brain regions to the interaction of its various components.

Technical abstract
A recent model of spatial learning (Wang & Spelke, 2000) suggests that object positions based on visual features in the environment are learned on an egocentric basis, while learning based purely on environmental shape is facilitated by a geometric module that creates a map-like representation for orientation. Functional boundaries among various brain regions support the view of independent memory systems. However, neurophysiological data question whether only geometric information provided by shape enters a map-like representation, and theories of associative learning question whether these memory systems are psychologically independent. The overall aim of the project is to develop our understanding of the components of spatial representation and their interaction, by integrating information about their behavioural profile with the study of the brain structures underpinning their formation and expression. Training rats to locate a hidden platform in a swimming pool is a powerful tool for examining learning based on shape cues and visual features. By altering cue arrays between training and testing, the contribution of various spatial strategies can be assessed. By lesioning brain regions thought to subserve those strategies the independence, and mechanisms of independence, of learning based on shape cues and visual features may be more fully assessed. To further our understanding of the role of stimulus salience in the apparent independence of learning based on shape and visual features, these cues will be manipulated to provide more or less salient information. The interaction between such manipulated cues may then be assessed behaviourally. Finally, sex differences in cue preference will be exploited to determine whether natural differences in cue salience affect the degree to which learning based on each cue type can be regarded as independent. Wang, R. X., & Spelke, E. S. (2000). Cognition, 77(3), 215-250.